Cross-disciplinary research for discovery science

Funding will be allocated to support cross-discipline research in the environmental science space. Projects will be ambitious, curiosity-driven to align with NERCs discovery science scheme.
Delivery and management of the discipline hopping for discovery science funding will be centred on existing, well established, governance structures already in place for the University of Nottingham's (UoN) NERC Discovery Science demand management process and Interdisciplinary Research Collaboration (IRC) scheme.